Imitated Innovation: Communicating Power and Legitimacy in the Sullan Era

The rise of Lucius Cornelius Sulla (138-78 BCE) marked a pivotal turning point in the late Roman Republic and is central to any
appreciation of the political and cultural developments of the first century BCE. Imitated Innovation takes a new, integrated
approach to the innovative strategies through which Sulla constructed and asserted his power to a range of audiences in Rome,
Italy, and across the Empire. Through an original assemblage, analysis and synthesis of new or underappreciated evidence of
Sullan coinage, epigraphy, and sculpture, this project will investigate the mechanisms and impact of a key player in Roman
history.